Aston University and Alpharmaxim Limited KTP 21_22 R2

To apply the latest Behavioural Psychology research to develop a validated tool (H-BIT) that will identify beliefs and barriers in prescribing behaviour of EU healthcare professionals in specific disease areas, to enable targeted communication strategies that maximise the reach of treatments.